Queen's University of Belfast and Terumo BCT Limited

To develop the next generation product packaging system designed for intravenous drug delivery systems. The proposed product is a high performance, environmentally friendly drug container with the capability to extend the product shelf life of pharmaceutical products, reduce waste and improve manufacturing efficiency.